Mesocosm Experiments to Integrate Landscape-Scale Factors into Future Directions for Pesticide Risk Assessment

Healthy aquatic plants are a cornerstone for healthy aquatic ecosystems. This project will generate fundamental science to improve future pesticide risk assessments. The novelty lies in the combination of long-term field experiments in the E-flows mesocosms and a landscape-scale investigation into the ecology, distribution and chemical exposure of aquatic macrophytes.